Universal Cross-Territory 2-screen TV Authoring Tools

SyncScreen is a pioneer in creating 2-screen TV experiences that audiences will want to use and return to, because they are designed to deepen the TV experience, not distract from it. The company wants to take their underlying technology to the next level of easy-to-use tools for use in the TV production process and enable a healthy international sales market.
This will see the company develop protoypes for innovative production tools that will greatly improve the efficiencies of both the creative and the technical processes involved in the creation of synchronous 2-screen TV formats using audio watermarking as the tech enabler.
This is a high added-value initiative for the TV production industry, already successful in exporting both finished TV programmes and new TV formats, allowing formats to be developed and sold as fully integrated 2-screen formats , with all the associated commercial opportunities around compelling 'second screen' consumer participation